Four-stranded fungal fatality: Unveiling G-quadruplexes as future antifungal targets

Fungal infections are a serious and underappreciated threat to food security, animal biodiversity, and human health.

Fungi cause around 85% of all plant infections and the loss of important food crops such as rice, wheat, and maize. Some types of fungi also cause serious infections in wild and domesticated animals. Bats, bees, reptiles, and frogs are particularly at risk, with some species of frog already becoming extinct due to fungal infections.

Recently, the World Health Organization compiled the first list of priority fungal pathogens that cause diseases in humans. Four fungal species were of critical priority to combat (Aspergillus fumigatus, Candida albicans, Candida auris, Cryptococcus neoformans) and account for most of the almost 2 million deaths in humans worldwide. These fungi cause life-threatening infections in people with weaker immune systems. These people include those undergoing treatments such as chemotherapy, carrying underlying infections such as the coronavirus, and patients receiving stem cell or organ transplants. In these patient groups, fungal infections can often have mortality rates exceeding 50%. This already serious issue is soon to become far more severe because the drugs we once used to treat fungal infections no longer work as effectively as they once did. This is because drug resistance has now emerged to the few effective drugs we have to treat life-threatening fungal infections. Therefore, it is now urgent that we try and find new ways to combat these fungal threats.

Most people are familiar with the iconic DNA double-helix, but DNA can take many different forms. One such form is the G-quadruplex, an unusual DNA structure which stacks up like a bookcase. They have been shown to have vital roles in living organisms and can control important processes such as when genes are switched on or off or how an organism grows. We have recently discovered that drugs which interact with G-quadruplexes can kill disease-causing fungi. We must now find out why this happens and identify how G-quadruplexes control important biological processes in fungi. By clarifying the fundamental roles of G-quadruplexes and how they function in fungi, there is good potential to identify a completely new target for antifungal drug development.

This understanding will increase our armoury against the emerging fungal threat and help us to protect food security, improve animal welfare, and preserve global health.

Technical abstract
Annually, fungal infections destroy five of the most important food crops (rice, wheat, maize, potatoes, soybeans), represent a significant risk to animal health, and cause almost 2 million deaths in the immunocompromised. Worryingly, antifungal resistance has emerged to the few drug classes we currently have available, and we need to find new drug targets.

G-quadruplexes are non-canonical secondary structures in DNA and RNA that can regulate processes such as gene transcription, translation, and replication. They have arisen as promising antimicrobial targets in other microorganisms, but we do not currently know what they do in pathogenic fungi. Our recent genomic analysis of G-quadruplex-forming sequences in the fungal kingdom identified that these sequences can be found in genes essential for fungal growth and those directly implicated in virulence and drug resistance. Interestingly, G-quadruplex-forming sequences were significantly enriched in genes involved in metabolic activity.

There is growing evidence that mitochondrial function is directly linked to cell wall biogenesis, cell wall integrity, and susceptibility to cell wall-targeting antifungals. Notably, we recently found that drugs which bind to and stabilise G-quadruplexes (G4-stabilisers) have a deleterious effect on mitochondrial function and cause cell-wall alterations. We now need to identify the mechanisms underlying this activity.

We will combine biophysical approaches with an array of molecular biology, fluorescent microscopy, and colorimetric methodologies to determine the potential regulatory roles of G-quadruplexes in mitochondrial activity, cell wall formation, and antifungal susceptibility. This will provide further insight into the mechanisms underlying our observations and identify if G-quadruplexes represent a future target for antifungal drug development. We anticipate our findings will have significant future impacts on global health, animal welfare, and food security.